Investigating the potential for re-emergence of wheat stem rust in a changing climate

Wheat stem rust is a notoriously damaging disease of wheat and barley and occurs in most
wheat growing areas worldwide. Today, in western Europe the stem rust pathogen, Puccinia
graminis f. sp. tritici (Pgt), is experiencing a resurgence after many decades of absence. Pgt is
also well suited to warm conditions, and as climate changes this could facilitate the expansion
in frequency of stem rust epidemics in regions previously unsuitable for its proliferation.
Accordingly, our analysis has shown that over the past 25 years climatic conditions have
become increasingly conducive for Pgt growth and infection in the UK. With the number of
sporadic incidences of stem rust in western Europe increasing there is a need to understand
the diversity of the stem rust pathogen in this region and how future changes in climate may
impact the risk of wheat stem rust re-emergence in the UK.
The aim of this project is to evaluate the threat of Pgt to UK cereals in a changing climate. To
achieve this the project will (i) use our MARPLE (Mobile And Real-time PLant disEase)
diagnostics platform to assess the genetic diversity of Pgt aross western Europe, (ii)
phenotypically characterise these Pgt isolates to understand their threat to wheat production,
(iii) assess the temperature responses of a selection of Pgt isolates during disease
development and (iv) use this new knowledge to develop a model to explore the effects of
climate change on future disease risk.